Payfriendz - Unlocking E-Money-as-a-Service for the global SME market

Payfriendz Ltd. is a London based company operating in the wider Financial Services sector and leading the FinTech market by investing in innovation and talented people. The company is driven by the goal of democratising access to financial services by developing in-demand and useful technology to consumers and businesses. Payfriendz currently operates a leading mobile application providing E-money wallets that has processed over £4m in 365,000 transactions in the UK alone. The app combines secure E-money services with a chat function that meets the demands of the millennial market that is connected, mobile and online. The evolution of the current Payfriendz platform is EMaaS – E-money-as-a-Service – a business to business version of the E-money platform. This will enable other businesses around the world to easily integrate financial infrastructure into their existing products by using Payfriendz’ innovative and affordable E-money platform. Payfriendz is ambitious and is looking to create a £100m revenue business within the next three years. To achieve this, the company will need investment, talented people, cutting-edge technology and to keep listening to its customers.